Microbes and the ageing brain: do host-microbe interactions accelerate age-related cognitive decline?

A hallmark of brain aging is the deposition of amyloid-B (AB). Elderly with chronic microbial infections have a higher amyloid load and an increased risk of developing dementia, but the underlying mechanisms are not known. AB-peptides share physiochemical and biological activities with antimicrobial peptides. For example, AB protects cultured cells against lethal yeast and bacterial infections, and sequesters pathogens during the process of AB fibrilization. We hypothesize that pathogen-mediated AB fibrilization is part of the innate immune response, which undergoes chronic activation during aging leading to excessive AB deposition and neural dysfunction that eventually results in dementia.
Approaches: We will use in vivo models (mouse and C. elegans), to test how microbial infections wit Salmonella Typhimurium, Candida albicans and Porphyromonas gingivalis affect healthy ageing, by performing an array of behavioural, physiological and cellular assays, including neuronal function, gut permeability, microbiome composition and immune responses. The student will use transgenic models to test the hypothesis that microbial infections accelerate the ageing process in the presence of aggregated human amyloid. The student will also use a range of pharmacological and/or dietary approaches, to interfere with host-microbe interaction with the aim to promote healthy ageing and delay neuronal dysfunction. These interventions will be tested in C. elegans and confirmed in mouse models.